Machine learning to disentangle BSM signals in global fits of SM parameters

The interpretation of the precise measurements taken at LHC Run III and at the High-Luminosity runs at the LHC are crucial to test the Standard Model (SM) to an unprecedented level and to sift any direct or indirect hints of physics Beyond the SM (BSM). A precise knowledge of the proton structure in terms of its elementary constituents by mean of its parametrization in terms of parton distribution functions (PDFs) and of the other SM parameters is crucial at this stage. The PhD project will follow two main strands. On the one hand, it will implement new key features in a tool that my research group recently published (SimuNET). The open-source programme for the first time can simultaneously extract constraints on the PDFs and on the Wilson Coefficients that parametrize indirect signals of BSM physics in a model independent way. The student will implement Renormalisation Group Equations in the running of the Wilson Coefficients and the matching to the low-energy observables that cannot be included now. They will also implement the flavour separation in the parton luminosity channels that will allow the inclusion of flavour-dependent observables. The second strand will be the design of a new systematic methodology based on Bayesian interference that will enable us to determine whether and how global PDF fits might inadvertently fit away
signs of new physics in the high-energy tails of the distributions measured at the High Luminosity LHC.